Gignite - Innovating Live Performance Touring

Gignite is an innovative software platform, developed for the live performance touring industry. It provides a panoptic approach, empowering artists, especially supporting smaller and emerging artists with free access, enabling them to determine their touring success, optimise their potential revenues, simplify complex logistics issues, while contributing to net zero aims.

Gignite uses AI for good, to support artist led creativity and empower emerging artists to become the next generation of industry leaders. It connects the wider industry by creating a global ecosystem that improves sustainability practices and aids decarbonisation across the sector.